Wave Energy Converter - Cost Effective Reliability

Wave energy is the transport and capture of energy from ocean surface waves. The energy captured can be used for all different kinds of useful work, including electricity generation, water desalination, and the pumping of water. Wave energy is said to have the greatest potential of all renewable resources but currently costs in the region of 10 times wind generation, with much poorer reliability.

In response, Anchored Engineering is developing a revolutionary Wave Energy Convertor (WEC) which outperforms the European Levelized Cost of Energy (LCOE) target for 2035 of £150/MWh for Wave Energy.

The system primarily achieves this figure by focusing on absolute reliability of a smaller scale array with onshore electric generation (0.5 MW Electric for 3-4 WEC devices), rather than a large, technically challenging single point type system, which are historically prone to failure.

The system comprises a Point Absorber Buoy tethered to a proprietary designed piston pump and valve arrangement. The pump drives filtered seawater ashore in a closed-loop system, providing constant supply to a hydroelectric arrangment.

The project focuses on further feasibility and industrial research to prove the concept and raise TRL level ready for full-scale testing.